Mother nature: an intersectional analysis of how gender impacts environmental engagement among Kentish farmers

As of 2021, agriculture accounted for 10% of the UK's greenhouse gas emissions [DEFRA, 2021]. In theory, we have the technology, farming techniques, and government policy to enable a transition into sustainable - even purportedly eco-friendly - farming, yet progress is slow. Economic and business reasons are significant; but with less than half of farmers in England belonging to the Countryside Stewardship scheme [DEFRA, 2023; DEFRA, 2022], there is clearly more to it.
This interdisciplinary project will explore how Kentish farm women - both female farmers and the female partners of male farmers - are already undertaking pro-environmental practices (albeit not through 'official' farming channels). These women provide an innovative model with which we can help farmers engage with environmentalism on a community and a business level - a model which can be used to inform agri-environmental policy.
Using a blend of participant-observation, life histories, and semi-structured interviews with Kentish farmers, this paper gets under the skin of what it means to be a farmer and how this can impact pro-environmental engagement. The economic argument is strong, but we must not ignore how environmentalism threatens farmers' sense of self and sense of place in the world. If we want all farmers to join the fight against climate change, we must address these identity components too.